Functional and mechanistic investigations into the importance of PADI enzymes for DNA repair

Citrullination is a post-translational modification in which the positively charged amino acid arginine is converted into the neutral non-canonical amino acid citrulline. This process is catalysed by a family of enzymes called peptidylarginine deiminases (PADIs). These enzymes have been shown to be upregulated in cancer, implicating citrullination in cancer progression. However, very little is known about the importance of this post-translational modification in chromatin biology. This thesis aims to elucidate the mechanisms of PADI enzymes and their importance in chromatin biology by using in vitro cell models and structural analysis to investigate how citrullination affects target protein structure and function. Understanding the role of citrullination in cancer could make PADIs a potential drug target in PADI-overexpressing cancers.